The University of Huddersfield And Paxman Coolers Limited

To develop improved scalp cooling medical devices to minimise hair loss during chemotherapeutic treatments and embed a biologically and physiologically informed evidence-based product development strategy.